The engagement of the University of Strathclyde with the Stand Alone pledge

The project is a qualitative study into the HE experience of an under-researched 'non-traditional' group of students, 'estranged' students. 'Estranged' students are defined by the Office For Fair Access (OFFA 2017) as those who have 'no communicative relationship with either of their living biological parents and often their wider family networks as well'. Narratives from 20-30 'estranged' students will be collected using Bourdieu's lens and concepts, exploring among others 'estranged' students' routes into HE, prior experiences and friendship networks.